ML-guided dynamical systems modelling of sepsis

Sepsis is defined as an abnormal and uncontrolled response of the immune system to infection. Because of our lack of understanding of why and how the immune response goes awry, at present there is no cure for sepsis, but only strategies to manage the symptoms. Critically, in many cases patients present with mild symptoms that very quickly degenerate into organ failure and life-threatening conditions, requiring resuscitation. It is therefore crucial that we understand the early onset of sepsis and recognise the patterns of drastic transition to severe condition.

A dynamical systems approach to the description of the dynamics is suitable to capture the key interactions between key players in the immune systems and the virus concentration. This project will develop a workflow for a systematic identification of the correct functional forms (currently chosen arbitrarily) as well as identification of critical thresholds resulting in severe sepsis. We will design approaches of machine learning and artificial intelligence, to match the model behaviour to the large dataset available, which includes time series readings of an extensive set of markers characterising the mice immune status at multiple time points. The ultimate goal is to be able to design early intervention strategies that can avoid the rapid escalation and the need for drastic action.